University of Leicester And Bulb Studios Limited

To create and develop mobile and ubiquitous computing technology through management and organisational adoption of user centred design (UCD) practice.